Feasibility Assessment of a New Low-Cost TiO2 Dye-Sensitized Solar Cell Technology for Use in High-Volume Applications

The project aims to study, assess and quantify the technical and commercial feasibility of a newly developed Dye-Sensitized Solar Cell (DSC) technology based on Atomic Layer Deposition (ALD) of nanostructured TiO2. The ALD-enabled TiO2 DSC technology reduces Titanium material use by x300 and achieves a record efficiency of 13.4%. This can potentially reduce the cost of solar cells to 30% of today's commercially available products, enabling far greater applications to benefit from the solar energy. During the project, a prototype 35cm x 35cm ALD-DSC module will be built and tested and the manufacturing processes for high-volume production will be assessed. In addition, the economics of the technology with respect to its cost and efficiency will be quantified for high-volume applications including consumer electronics and transparent glass windows.